Mapping Hidden Value in Sugar Kelp Secondary Metabolism

Seaweed farming is expanding rapidly in the UK, but most of the value still comes from a few bulk products such as alginate and fertiliser. The rest of the plant's natural chemistry - its pigments, antioxidants, and bioactive compounds - remains largely untapped. If these substances were better understood, farmers and processors could recover more value from each tonne of seaweed they handle.

This short project focuses on **sugar kelp** (_Saccharina latissima_), the main cultivated seaweed in UK waters. We will bring together information from scientific papers, existing genetic data, and market sources to build the first **map of sugar kelp secondary metabolism** - the network of biochemical reactions that the seaweed uses to make potentially valuable compounds. This will highlight areas where new extraction or processing work could pay off.

The results will be shared openly so that researchers, farmers, and industry partners can use them to guide future innovation and make UK seaweed production more efficient, resilient, and profitable.